Fair Machine Learning and Debiasing Algorithms

The aim of this research is to create a bias-aware machine learning model, with ability to mitigate the presence and
impact of harmful biases in the algorithmic outputs. It is believed that such model could subsequently ensure relative
fairness to the recipients of the decision made by such algorithm. This is important, as recent cases demonstrate just
how harmful algorithmic decisions can be to certain groups of individuals should bias affecting the outputs not be
managed. If successful, this method could be used in a variety of applications. For instance, in recruitment to reduce
the presence of Gender, Racial, Age and other biases in the recruitment process, or policy-making to ensure the
decisions originating from policies do not, for example, favour certain groups.
To achieve the aforementioned, the project will involve the following:
1. Creation of a quantitative fairness measure(s)/principles with ability to capture the true nature of fairness and bias.
This will determine under which conditions may algorithmic output be considered fair (this will also be valuable to
further research in this area).
2. Designing of a machine learning model/architecture with ability to utilise this metric/principles and autonomously
deal with bias.
3. Validation of the relative fairness and predictive capabilities of the model, by benchmarking it against other
approaches in the field.